A coordinated open-access centre for comprehensive materials analysis

We will offer to UK academics a single-point access Centre for a range of state of the art materials analysis equipment operated by internationally leading groups. This equipment enables ultra-resolution imaging and chemical analysis of materials, useful for physical, chemical and biological scientists.The Centre will be run by the Nottingham Nanoscience and Nanotechnology Centre (NNNC) supported by a suitable management and technical team. This easy access will give a transparent structure and will facilitate efficient management and tracking of the available resource across the Schools involved in the application. Importantly, it will also provide an opportunity to coordinate training activities, give professional advice to potential users on analysis options beyond a simple 'one-technique' service and to facilitate a central repository of feedback and subsequent exploitation the gathered data is used to support.The service offered will include 75 days of analysis per annum and 25 days dedicated to training per annum. In addition analysis and the means to deliver reports and respond to feedback will be part of Centre's activities. The analysis reports and feedback information will be catalogued and used to produce an annual report summarizing equipment usage and outputs. This will be used to inform the annual Management Group Meeting.